Queen's University of Belfast and Felix O'Hare & Company Limited KTP 21_22 R5

To accurately quantify and reduce carbon emissions in both our internal operations and in the construction services provided, and to develop a commercial edge in providing a lower carbon mater.